FundamentalVR: A surgery simulation training platform utilising innovative haptic feedback and advanced VR modelling

Surgical training has not significantly changed in 100 years despite significant advances in nearly all areas of healthcare. Currently, medical students practise surgeries on cadavers, which causes a number of problems: 1) Cadavers are expensive, the cost of having the license, the facilities and maintaining the labs is an expensive option for medical schools. 2) They are single-use, each part of the body can only be practiced on once so if mistakes are made, students cannot reattempt the surgery. 3) They are limited in scope, live procedures cannot be practiced as they exist in a dead tissue environment with no blood flow. This means their functionality is limited to anatomical familiarity and a few orthopaedic surgeries. FundamentalVR seek to create an innovative, affordable & interactive VR solution using off-the-shelf hardware that will provide a comprehensive platform for medical students to learn and practice a variety of surgical procedures. The system can also be used unlimited times for students to repeat surgeries, assess performance and highlight areas for improvement of the trainee.